The University of York and Mood International Software Limited

To significantly enhance the functionality of Mood international's business performance management solutions with a decision support engine based on state-of-the-art Artifical Intelligence.